'Every record tells a story: understanding and supporting user engagement with potentially sensitive family history records

The research is based on exploring user engagement with the Second World War service records at The National Archives. These records comprise up to 12 million individual service records that are in the process of being transferred to TNA from the Ministry of Defence. The records are of great interest to family historians searching for information about family members' involvement in the war but access to them is complex: they are currently accessible via Freedom of Information requests and TNA may redact sensitive personal information from the records following a sensitivity analysis. It is widely acknowledged that records such as these can elicit strong emotional responses, from enjoyment and pleasure to distress and even trauma.

The research will explore family historians' experiences of accessing and using these records at TNA, focusing on the emotional impact on the individual and the emotional labour performed by TNA staff in facilitating access. The precise research question and methodological approach have yet to be determined but a trauma informed approach will be developed. I am currently exploring existing literature in relation to a range of questions.

- What are the range of emotions archive users experience in relation to these records?
- What factors affect their emotional response? For example, users' expectations, identity and prior experience; the nature and content of the material; the way in which access is managed and mediated by the organisation.
- Can we identify factors that make some archive users more vulnerable than others to difficult emotions?
- How can archival staff best anticipate and respond to users' needs? What emotional labour is involved in this?
- What aspects of organisational practice make archive users feel supported? What training, support and other resources do archival staff need to be able to respond to their needs?
- How can archive organisations better support users at different stages of their research journey?